Health, Risk, Disaster (HeaRD): Social Science and Post-Disaster Community Reconstruction

The problem of health and disasters is widely studied, but overwhelmingly through the relatively narrow frame of 'disaster medicine'. This means that most of the extant scholarly work seeking to understand the link between health and disasters does so through the investigation of patterns of disease prevalence or risk, or examinations of the management of health care during the acute phase of disasters. However, health and illness are not only biological and medical products but also socially, politically and culturally produced. Health outcomes following disaster can be strongly influenced by the social environment, for example in terms of how people perceive health risks, problems of social isolation following the breakdown of community, or lasting impacts of evacuation and social disruption.

There is a clear need for further research in this area in both the UK and Japan. For Japan, persistent effects of past disasters (notably the Fukushima Triple Disaster) leave a legacy of social and community disruption which is often focused on issues of health or healthcare. Events over the past summer (earthquake in Hokkaido, typhoon across several Prefectures of western Japan, heatwave) unfortunately serve to emphasise the importance of understanding these issues further. Within the UK, while disasters such as floods and fires have - as elsewhere - proven to be widespread, health and disaster research in the social sciences and humanities is an undersubscribed research area; there is a relative dearth of work in this field in the UK (compared for instance to the US or Japan) and a need to consolidate research expertise and develop further capacity. UK scholars can learn from the Japanese experience while Japanese scholars will also benefit from closer collaborations and increasing capacity in relation to recent and persisting disasters.

This grant will support the creation of a network of researchers in the UK and Japan from across the social sciences and critical public health in exploring the social and political dimensions of health and disasters for post-disaster communities. The network will consist of a novel interdisciplinary constellation of scholars who individually and collaboratively interrogate the link between disasters and health from social perspectives.

This network will be delivered through a set of key processes: 1.) a three-day symposium in Minamisoma, Fukushima (Japan) bringing together scholars working at the interface between health, disasters, and SSH; 2.) Development of a network website for the sharing of information and methodologies, and to serve as a site of introduction to potential research collaborations; 3.) A project development and grant-writing event at the University of Edinburgh to produce collaborative proposals for research in this areas; 4.) A conference held at the University of Edinburgh to present work and share information around the theme of the social sciences, disasters and health.

All of the above-outlined processes will include the work of early career academics, which will further ensure the robust development of this research area. The named collaborators on this proposal will draw upon existing sub-disciplinary and institutional networks and contacts to ensure diversity of (sub)disciplinary representation and the inclusion of scholars at all career stages. This will serve as the building-block for transformational transdisciplinary work on the issue of health and disasters, which is much-needed given the cross-cutting nature of health impacts of disaster-affected communities. The network will provide the launch for sustainable research relationships across the UK and Japan on this topic.

Potential impact
Our network will strengthen research on the interplay between disasters and health, focusing on post-disaster impacts upon affected communities. The network will support and advance the efforts of the constituent researchers by drawing interdisciplinary and international links. The final products of community-based disaster and health research will benefit three key groups: Post-disaster communities who will be both participants and users of the resultant research; medical professionals and public health professionals working in and with post-disaster communities; policy-makers and disaster management practitioners.

These three groups will receive benefit in different ways:

1.) Disaster-affected communities will have their experiences reflected and systematically described in the research undertaken by network participants. This will be useful for advocacy around persisting health-related needs. The named researchers already have strong links with disaster-affected communities. Tsubokura and Ozaki have been working since the Fukushima disaster with communities in the Fukushima Prefecture who have been most keenly impacted by the disaster, and engage in diverse public events (such as workshops and school activities around radiation risk, working with local media around the health impact of the disaster etc.). Likewise, Goto and Lloyd Williams have been working in Fukushima and Miyagi Prefectures on issues around health service provision for post-disaster communities. UK-based work will also be strengthened through this network, learning from the Japanese experience in preparing for the successful recovery of communities following disaster.

2.) This network is explicitly transdisciplinary in harnessing the social sciences and humanities in working with critical public health. The initial point of collaboration between Abeysinghe and Tsubokura begin in large part in response to Tsubokura (and other Fukushima-based public health professionals) calling for more qualitative and social scientific approaches to understanding the health needs of communities. Tsubokura, Ozaki and other public health practitioners are keen to engage with the qualitative and constructivist social scientific lenses in developing their practice and making sense of the health needs of their communities. This pattern of engagement is likely to be replicated in other research sites that are reached by the HeaRD network, which includes strengthening UK-based disaster work.

3.) Findings from the research produced by this network will be relevant to policy makers and disaster recovery practitioners in addressing the problems of ill-health following disasters. The named collaborators already work closely with local policy makers, in Fukushima as well other in other research sites. In Fukushima, Tsubokura and colleagues, for example, work closely with local officials in issues surrounding radiation risk testing and public communication while Goto works with education professionals around childhood recovery. Network members work with policy communities in other field sites (for example, Abeysinghe works with the Indonesian National Board of Disaster Management), and significantly, the network draws academics who work within policymaking fields (Suk).